Long-term performance of PO4-based backfill cements in repository environments for DNLEU disposal

Through natural decay, Depleted Natural and Low Enriched Uranium (DNLEU) will become the most radioactive material in the UK geological disposal facility after 1 million years, which poses a significant and challenging-to-manage long-term risk. Despite this risk, backfill materials specifically designed to immobilise UK DNLEU have not been "studied in any detail" (RWM, 2016). This PhD project will fill this crucial knowledge gap.
U solubility is minimal at near-neutral pH and increases under more oxidising conditions, although uranyl (U(VI)) phosphate phases (e.g. autunites) can have "extremely low" solubilities and favourable precipitation kinetics. Hence U-P minerals are excellent candidates for U immobilisation. Ca-P (based on apatite, Ca10(PO4)6(OH,F,Cl)2) and Mg-P cements (based on e.g. struvite-K, MgKPO4.6H2O) are thus identified as promising DNLEU backfill materials.
However, while various promising phosphate cements based on these chemistries have been identified, their thermodynamic data are incompletely known. This lack in fundamental thermodynamic understanding of P chemistry (which is a prerequisite for understanding U-P chemistry) in cement systems is a key research gap in the UK DNLEU disposal context. This situation also exists in the scientific literature: thermodynamic data for Mg-P cements have only very recently been compiled. Many data gaps for phosphate cements remain.
PO4DNLEU will develop the data and models needed to reliably predict the long-term performance of phosphate-based cements, which are promising backfill materials for DNLEU immobilisation. Specifically, these data/models will be validated using results from new experimental tests and applied to predict key phosphate cement material properties e.g. mineralogical composition and porosity under hydrothermal aging conditions and in the presence/absence of groundwater exposure. The project involves three work packages (WPs):
(WP1) Develop(/complete) thermodynamic data/models for key solid phases in phosphate cements
(WP2) Predict the properties of hydrothermally aged phosphate cement backfills designed to RWM specifications using thermodynamic modelling
(WP3) Predict the durability of phosphate cement backfills exposed to groundwater

Potential impact
It cannot be overstated how important reducing CO2 emissions are in both electricity production for homes and industry but also in reducing road pollution by replacing petrol/diesel cars with electric cars in the next 20 years. These ambitions will require a large growth in electricity production from low carbon sources that are both reliable and secure and must include nuclear power in this energy mix. Such a future will empower the vision of a prosperous, secure nation with clean energy. To do this the UK needs more than 100 PhD level people per year to enter the nuclear industry. This CDT will impact this vision by producing 70, or more, both highly and broadly trained scientists and engineers, in nuclear power technologies, capable of leading the UK new build and decommissioning programmes for future decades. These students will have experience of international nuclear facilities e.g. ANSTO, ICN Pitesti, Oak Ridge, Mol, as well as a UK wide perspective that covers aspects of nuclear from its history, economics, policy, safety and regulation together with the technical understanding of reactor physics, thermal hydraulics, materials, fuel cycle, waste and decommissioning and new reactor designs. These individuals will have the skill set to lead the industry forward and make the UK competitive in a global new build market worth an estimated £1.2tn. Equally important is reducing the costs of future UK projects e.g. Wylfa, Sizewell C by 30%, to allow the industry and new build programme to grow, which will be worth £75bn domestically and employ tens of thousands per project.

We will deliver a series of bespoke training courses, including on-line e-learning courses, in Nuclear Fuel Cycle, Waste and Decommissioning; Policy and Regulation; Nuclear Safety Management; Materials for Reactor Systems, Innovation in Nuclear Technology; Reactor Operation and Design and Responsible Research. These courses can be used more widely than just the CDT educating students in other CDTs with a need for nuclear skills, other university courses related to nuclear energy and possibly for industry as continual professional development courses and will impact the proposed Level 8 Apprenticeship schemes the nuclear industry are pursuing to fill the high level skills gap.

The CDT will deliver world-class research in a broad field of nuclear disciplines and disseminate this work through outreach to the public and media, international conferences, published journal articles and conference proceedings. It will produce patents where appropriate and deliver impact through start-up companies, aided by Imperial Innovations, who have a track record of turning research ideas into real solutions. By working and listening to industry, and through the close relationships supervisory staff have with industrial counterparts, we can deliver projects that directly impact on the business of the sponsors and their research strategies. There is already a track record of this in the current CDT in both fission and fusion fields. For example there is a student (Richard Pearson) helping Tokamak Energy engage with new technologies as part of his PhD in the ICO CDT and as a result Tokamak Energy are offering the new CDT up to 5 studentships.

Another impact we expect is an increasing number of female students in the CDT who will impact the industry as future leaders to help the nuclear sector reach its target of 40% by 2030.
The last major impact of the CDT will be in its broadening scope from the previous CDT. The nuclear industry needs to embrace innovation in areas such as big data analytics and robotics to help it meet its cost reduction targets and the CDT will help the industry engage with these areas e.g. through the Bristol robotics hub or Big Data Institute at Imperial.

All this will be delivered at a remarkable value to both government and the industry with direct funding from industry matching the levels of investment from EPSRC.